SpacePort

Public description
Portsmouth International Port is a medium-sized port, serving both ferries and container ships. It is located adjacent to Portsmouth city centre, where traffic to and from the port contributes to the city's air quality problem. Like many other cities, Portsmouth suffers from congestion which is getting worse. Many of the commercial vehicles involved are operating at very low capacity utilisation, which results in many more vehicles on the road.

Advanced information system can offer a potential solution to this challenge. They can allow freight (from full containers down to individual consignments) to be tracked and processed seamlessly which allows vehicles to be operated more efficiently. The city council is also proposing to create consolidation centres which would allow freight movements to be optimised, and to move containers from the port to outside the city with zero-emissions. These centres will need to be fully integrated into the wider maritime logistics network.

The SpacePort project aims to develop a pilot system to achieve this integration. It is led by marine sector specialist Marine South East (MSE) who are teaming up with the Connected Places Catapult (CPC). This cross-sector partnership will research and develop a solution to this challenge, based around smart application of geospatial data resources. MSE has a long track record in delivering successful, innovative projects and is currently working with Portsmouth International Port to pilot a smart port energy system.

The project team will work closely with the port and Portsmouth City Council, to ensure that the solution meets the needs of the port and its customers whilst also delivering much-needed improvements to the quality of life within the city.